New quantum transmitting boundary method code for transport device simulations

The project envisages the development of a novel quantum simulation device technique. This project is a collaborative effort with Silvaco Group, Inc., a leading global company specializing in the development of Electronic Design Automation (EDA) and Technology Computer Aided Design (TCAD) software. The primary objective of this scholarship is to devise a quantum simulation technique capable of solving Schrödinger and Poisson equations in open systems, such as semiconductor devices, in a self-consistent manner. This will be achieved through the application of the Quantum Transmitting Boundary Method (QTBM). The silicon nanowire transistor will serve as the test device for this project. The ultimate goal is to develop a 3D QTBM code with dissipative scattering, which will be instrumental in predicting the performance of multi-gate nanoscale transistors. These include FinFETs, nanowire, and nanosheet FETs, which are pivotal for future sub-3 nm technology nodes. The approach will also be tested for the inclusion of electron-photon scattering and applied to the simulation of optoelectronic devices, such as quantum well LEDs and photodetectors. This studentship presents a unique opportunity to be at the forefront of quantum simulation technology and contribute to the future of semiconductor devices.